A micro to macro investigation into controlling the dilatant behaviour of sands

The dilation of sands and soils results in peak strengths that can be beneficial in most cases. There are some circumstances where dilation is detrimental to constructed infrastructure. Traditional oil and gas pipelines can suffer damage from dilative soils and the recent development and implementation of ground source heat pumps and sand thermal storage batteries create a revived need to engineer soils to reduce or prevent dilation. If these new technologies are to be implemented economically with long service lives ways to reduce dilation should be considerd.

Reductions in dilation have been observed through research into soil additives though these generally attempt to consider the broader impact of the additive on a range of parameters and do not typically relate this to the desire to design non-dilative fill materials. The use of some wate materials have been considered but would also raise environmental concerns if there is potential for adverse impacts on the natural environment.

The general mechanism for the dilation of soils has been studied and this dilative behaviour is well understood, especially in the case of sands. A detailed investigation aimed at reducing dilation in sands can further the understanding of mechanisms in soils of more complex compositions as well as aiming to assess the impact of cyclic loading on soils.